HYDRA - User Location Sensing for Disaster Recovery

In recent years, there has been growing awareness of using mobile phones to locate population movements during a disaster. The basic concept was first tested during the Haiti Earthquake to locate population whereabouts by analysing 282 million mobile phone calls to masts from 2.8 million individual phones. HYDRA is an evolutionary concept of the technique used in Haiti, to locate user position by triangulating mobile phone signals with base stations deployed locally in a disaster zone.